F-5G Toolkit - Using design led innovation to exploit 5G technologies.

Using design-led methods, Wired Sussex Ltd is creating an innovation toolkit to enable it to provide products & services to digital companies who want to take advantage of 5G and the new technologies that it enables. This toolkit will greatly enhance the services that Wired Sussex can provide, particularly to that part of its customer base which is involved in innovation beyond screen-based digital technologies. Once designed and tested, the toolkit will initially be utilised at a national 5G testbed for small businesses in Brighton.